Self Hosted LLMs for secure, trustworthy and multilingual customer service AI

This collaborative project between Algomo (UK) and Gigit (Singapore) explores the cutting-edge potential of Large Language Models (LLMs) in revolutionizing customer service and other commercial applications. These advanced models are capable of generating natural interactions autonomously, a significant enhancement over current conversational Artificial Intelligence (cAI) systems which rely on explicit programming and manual input.

LLM-powered chatbots commonly employ Retrieval Augmented Generation—a method that searches a knowledge base to compose responses based on retrieved data for any given query. While sufficient for straightforward FAQ-type inquiries, this method falls short in more complex domains, such as e-commerce, which require extensive filtering and iterative refinement to produce accurate and relevant answers.

To overcome these limitations, Gigit and Algomo have joined forces to develop an innovative AI-powered product recommendation engine using knowledge graphs. This engine will be integrated by Algomo with a conversational AI layer, enhancing the e-commerce experience through natural language interactions that are both fluid and intuitive.